Additive Manufacturing

Additive Manufacturing (commonly known as 3D Printing) is the term used to describe a family of processing techniques that produce parts layer by layer as dictated by a three-dimensional computer model. Despite dramatic development of this field in recent years, there are a number of key issues to be addressed before it can become more widely adopted. Amongst the most critical of these is the need to develop the range of materials available for use in additive manufacture, thus expanding its applicability to further areas.

Laser Sintering and High Speed Sintering are two polymer-based processes that have been extensively researched in the Centre for Advanced Additive Manufacturing at Sheffield, showing particularly exciting potential for industrial use. In particular, these processes offer the possibility of including specific filler materials to provide an increased range of part properties. These have traditionally tended to focus upon improvements to mechanical properties, but have the potential to provide additional functionality (e.g. temperature performance, biological properties or even scent/colour). This project will focus on addressing the increasing concern over Anti-Microbial Resistance (AMR) by incorporating anti-bacterial properties into a part at the manufacturing stage.
Aim

The overall aim of this project is to provide increased functionality for powdered - polymer AM processes through inclusion of specialised filler materials.

Objectives

Specific objectives include:
1) Determination of most high-impact functionality requirement

2) Identification of potential methods to achieve this increase in functionality

3) Screening of methods identified in 2)

4) Full-scale characterisation of most promising method

5) Dissemination and identification of collaborative opportunities'